Metabolomics applications to in-cell NMR based processes for monitoring the uptake of drugs and biologics

The development portfolio is changing as many therapeutic targets are not "drugable" with conventional approaches using either small molecules or antibody proteins. Nucleic acid based therapeutics offer the possibility to engage with these targets, but only if the major translational challenges can be addressed. Optimal intracellular delivery is the bottleneck for the advancement of nucleic-acid based therapies. However, a central question is posed with the development of many new treatments. Have we got what we want, where we want it?

Foremost amongst the challenges is selecting and developing effective and safe transfection vectors for in-vivo studies. A major gap at present is that our existing in-vitro models are poorly predictive of animal studies. We will use NMR spectroscopy based methods to help bridge this gap in this studentship. Current in-vitro approaches to determine effective cellular uptake typically make extensive use of microscopy based methods using labelled nucleic acids. Here we propose to use High Resolution Magic Angle Spinning (HRMAS) NMR spectroscopy to measure the metabolic response of whole living cells to treatment. The cells would then be available for conventional analysis too. By multivariate statistical analysis it is possible to use this technique to:

Determine the metabolic profile of living cells prior to and following treatment with anti-cancer drugs.
Infer cellular uptake based on metabolic profile.
Propose a mechanism of action based on changes in the cell's metabolic profile.

In this studentship we will use a combination of HRMAS 1H NMR spectroscopy and mass spectrometry based approaches to model the uptake and effects of biologics and drugs in a range of cell lines to develop an in vitro test for drug uptake at the start of the development process. Should this project be successful it will contribute significantly to reducing the number of animals used in drug toxicity studies by providing a simple and robust in vitro test for the uptake of compounds into cells.